PINAFLEX - Advanced Natural Fibre Composites for Automotive and Marine Applications

PinaFlex is an innovation project by Woven Bio to develop a new generation of natural fibre composite materials for use in automotive and marine applications. The project aims to demonstrate how sustainable fibres such as fruit fibre, hemp, and flax can be engineered into lightweight, high-performance composites that reduce carbon emissions and material waste.

Through this short feasibility study, Woven Bio will explore new bio-based resin systems, fibre processing methods, and manufacturing techniques that allow natural composites to match or exceed the performance of traditional glass-fibre materials. The project will also assess opportunities for recyclability, repair, and reuse; supporting the transition to a circular materials economy in the UK.

By replacing imported and energy-intensive materials with renewable, UK-sourced feedstocks, PinaFlex will help make the automotive and marine sectors more resource-efficient, resilient, and sustainable, contributing to the UK's Net Zero and clean-growth ambitions.